Efficient measurement of noisy quantum processes for error mitigation

Our project aims to address a major challenge in quantum computing: hardware noise. To achieve quantum advantage and have a significant impact on the world economy, quantum computers must be able to solve practical problems faster than classical computers. Error mitigation techniques have been developed to suppress the effects of noise in near-term quantum computers. These techniques can enable a path towards quantum advantage before hardware meets the stringent requirements of fault-tolerant quantum error correction (FTQEC), which is a more sophisticated method to control errors in quantum computing but requires a larger device size and lower error rates.

Our innovative approach is focused on improving error mitigation methods by developing efficient ways to measure different error probabilities in noisy quantum processes and estimate worst-case error rates. We will also compare different characterisation methods for noisy quantum processes and evaluate their performance on quantum error mitigation algorithms. Additionally, we will estimate the resource requirements for running quantum circuits using quantum error mitigation techniques.

Our innovation approach is centred around Quantinuum's open-source software product Qermit, which enables the development and execution of error-mitigated quantum experiments. Qermit provides a range of error mitigation methods and facilitates combining different methods. It is built using TKET, Quantinuum's flagship high-performance quantum compiler software, and is straightforwardly integrated within Quantinuum's software ecosystem, making it usable by any of our users and clients.

By solving the core problem, our project will lead to a suite of new Qermit features for estimating the resources needed for error mitigation. These features will provide users with information on the number of additional measurement samples and circuits, and the performance of a chosen error mitigation strategy for their target quantum algorithm and hardware backend. This functionality will directly impact the quality of our product, offering an essential analysis to determine when an application can be implemented successfully on available quantum computers, within a fixed resource budget.

Our project addresses the pressing need to assess the practical performance and resource requirements of error mitigation methods to determine where quantum advantage for real-world applications can be achieved with near-term quantum computing. By improving our product, Qermit, we will provide users with the necessary analysis to determine the feasibility of running their quantum algorithms on available hardware, facilitating faster routes to market, and ultimately driving the growth of quantum computing applications.